Drainage reorganization in South Baia California, Mexico: using landscapes to reconstruct the history of tectonically complex areas.

Drainage reorganization in South Baia California, Mexico: using landscapes to reconstruct the history of tectonically complex areas.